Value Propsition Evaporator

Isle Utilities is a technology and innovation consultancy specialising in cleantech. They have a proven track record in accelerating the development and commercialisation of emerging technologies through their Technology Approval Group “TAG” – the industry forum that drives innovation. Isle brings together the optimal blend of technical and commercial specialists to help companies make the right decision.